Explosives and chemicals vapour sensor with integrated sensor regeneration

This iCASE proposal has been developed collaboratively by Dr Khan and Prof. Caruana, drawing on their individual expertise in surface enhanced Raman spectroscopy (SERS) and plasma technology respectively - with the goal of developing a hollow waveguide sensor with the ability to continually regenerate baseline sensor performance.

The goal of this work is to develop a novel vapour sensor with integrated plasma generator for sensor regeneration and a protocol for real world detection.